Industrial Research into Advanced Oxidation Technologies for the breakdown removal of organic/inorganic pollutants and residual disinfection of water without chemical addition.

This industrial research project involving collaboration between Hydrolize and Cardiff University, will investigate a novel 4in1 Advanced Oxidation Technology (AOT) for water treatment, which holds significant potential benefits over current approaches.

New, safe, low-cost and advanced water remediation technologies are required to remove an ever growing list of harmful pollutants entering our environment.

The project output will be the demonstration as small scale of a disruptive multi-mode AOT platform capable of removing pathogens, organic / inorganic compounds and heavy metals from water streams, without the need for chemicals or ozone.